IAQD - Unlocking the potential of Short Wave Infrared (SWIR) sensors with novel InAs Quantum Dots technology

**IAQD - Unlocking the potential of Short Wave Infrared (SWIR) sensors with novel InAs Quantum Dots technology**

This project sees Quantum Solutions build on existing PbS Quantum Dots sensor technology to develop new InAs Quantum Dots that address the limiting cost and complexity factors of manufacturing wide-range image sensors for consumer electronics.

By removing the affordability, toxicity and response time boundaries of existing sensor technology, our Quantum Dots will truly unlock the potential for Near Infrared/Short Wave Infrared image sensors across countless industries requiring wide-range sensor applications, facilitating mass-adoption.